Finite dimensional models inspired by the perturbative algebraic quantum field theory (pAQFT) framework

The student will work on finite dimensional models inspired by the perturbative algebraic quantum field theory (pAQFT) framework, which is framework used to construct models of quantum field theories on Lorentzian manifolds. Instead of a Lorentzian manifold M one can consider a causal set S, i.e. a set with a partial order relation that models a causal structure (based on ideas of Rafael Sorkin). There are strong reasons to believe that pAQFT can work on such structures (possibly with some modifications) and this could be a good toy model for testing ideas that can then be applied in the infinite dimensional setting. Classical theory was the topic of an EPSRC funded summer student project (of Edmund Dable-Heath, summer 2016) and the results indicate that there is a natural way to construct the canonical bracket on S (i.e. construct the classical theory). The current PhD project will concern exploring the next steps: deformation quantization and renormalization.